Optimal control of driven quantum many-body systems

Driven systems offer an exciting analytic tool to investigate clean realizations of solid state models, featuring high temperature super-conductivity, fractional quantum Hall effect, spin Hall effect and states with topological order. One of the most promising implementations is based on optical lattices in which atoms are trapped in a standing laser field. Optical lattices permit to trap atoms in lattices of different geometries, and the dynamics of the atoms can be controlled by periodically modulating (shaking) the lattice. A central limitation on current experiments is that the shaking heats up the sample, what ultimately destroys the desired effects. In practice, heating is controlled merely in terms of the choice of frequency with which the system is shaken. If this frequency is far off the resonance frequencies of the system, then the heating is not too large. One would, however, expect that heating can be substantially reduced if destructive interference prevents atoms from occupying highly excited states. For this purpose, one can drive the system poly-chromatically and identify driving profiles that minimize the occurrence of undesired processes. For reaching such a goal different techniques can be employed. On the one hand a variety of perturbative techniques have been employed to deal with periodically driven systems. It provides a path to analytically find optimal modulation of the system in order to engineer effective dynamics of interest while ensuring the suppression of detrimental side-effects. This approach is limited by an exponential increase in complexity when many body interactions come into play. Another way would be through the use of Machine Learning (ML) techniques. ML has been successfully employed in finding optimal control schemes for classical systems, however only more recently it has been successfully applied to quantum system. Research has been driven by results showing in that solving any optimization of quantum control problem should be easy. Examples of the use of ML for quantum systems include the preparation of target quantum states with high fidelities, cooling procedures of ultra-cold gazes, shaping of ultrafast light pulses, and coherent manipulation of matter waves. Among the plethora of possible techniques, (physical) model-free approaches (e.g. reinforcement learning, Bayesian inferences, evolutionary algorithms) provide interesting alternatives to the more commonly used gradient descent methods. This project is in collaboration with an experimental group at Cambridge setting up modulated optical lattices, with whom I can discuss realistic experimental constraints and the viability of the control schemes developed. In order to prepare for the project I did a placement at Microsoft Research to familiarize myself with ML (reinforcement learning) techniques.
Driven systems offer an exciting analytic tool to investigate clean realizations of solid state models, featuring high temperature super-conductivity, fractional quantum Hall effect, spin Hall effect and states with topological order. One of the most promising implementations is based on optical lattices in which atoms are trapped in a standing laser field. Optical lattices permit to trap atoms in lattices of different geometries, and the dynamics of the atoms can be controlled by periodically modulating (shaking) the lattice. A central limitation on current experiments is that the shaking heats up the sample, what ultimately destroys the desired effects. In practice, heating is controlled merely in terms of the choice of frequency with which the system is shaken. If this frequency is far off the resonance frequencies of the system, then the heating is not too large. One would, however, expect that heating can be substantially reduced if destructive interference prevents atoms from occupying highly excited states.

Potential impact
The main impact of the proposed Hub will be in training quantum engineers with a skillset to understand cutting-edge quantum research and a mindset toward developing this innovation, and the entrepreneurial skills to lead the market. This will grow the UK capacity in quantum technology. Through our programme, we nurture the best possible work force who can start new business in quantum technology. Our programme will provide multi-level skills training in quantum engineering in order to enhance the UK quantum technologies landscape at several stages. Through the training we will produce quantum engineers with training in innovation and entrepreneurship who will go into industry or quantum technology research positions with an understanding of innovation in quantum technology, and will bridge the gap between the quantum physicist and the classical engineer to accelerate quantum technology research and development. Our graduates will have to be entrepreneurial to start new business in quantum technology. By providing late-stage training for current researchers and engineers in industry, we will enhance the current landscape of the quantum technology industry. After the initial training composed of advanced course works, placements and short projects, our students will act as a catalyzer for collaboration among quantum technology researchers, which will accelerate the development of quantum technology in the UK. Our model actively encourages collaboration and partnerships between Imperial and national quantum tehcnology centres and we will continue to maintain the strong ties we have developed through the Centre for Doctoral Training in order to enhance our on-going training provisions. The Hub will also have an emphasis on industrial involvement. Through our new partnerships students will be exposed to a broad spectrum of non-academic research opportunities. An important impact of the Hub is in the research performed by the young researchers, PhD students and junior fellows. They will greatly enhance the research capacity in quantum technology. Imperial College has many leading engineers and quantum scientists. One of the important outcomes we expect through this Hub programme is for these academics to work together to translate the revolutionary ideas in quantum science to engineering and the market place. We also aim to influence industry and policy makers through our outreach programme in order to improve their awareness of this disruptive technology.